The effects of climate-related stressors on sleep in fish

This project explores how environmental factors, like temperature and oxygen, impact sleep in fish - a largely unstudied topic despite sleep's crucial role across animal groups. Using a combination of physiological and behavioural observations, we will manipulate temperature and oxygen in controlled experiments to assess effects on sleep duration and quality. Additionally, we will examine how changes in sleep influence foraging, predator avoidance, and social interactions, as well as metabolic traits and stress responses. By linking sleep with environmental stressors, this research will provide novel insights into the ecological significance of sleep and its implications for responses to environmental change.